University of Hertfordshire And inmidtown (Bloomsbury, Holborn, St Giles) Limited

To develop a carbon reduction supply chain system for a disparate range of commodities provided to subscribing companies in a designated Business Improvement District.